Industrial research into low cost, chlorine free, swimming pool water treatment systems suitable for global retrofit markets, using natural algicides, micro-dosing and advanced phosphorous control techniques.

The project will investigate innovative (chlorine free) methods of reducing the current size, complexity and cost of pool water treatment technology via the formulation and micro-dosing of natural compounds which have potential to control algae and pathogens. The project will combine this with existing knowledge in phosphorous control for greater algal and pathogen inhibition with minimal chemical usage.

The project will result in a more environmentally sustainable pool water treatment technology as an alternative to chlorine with lower running costs , improved swimmer experiences and lower maintenance burdens.With over 10m existing pools globally, the results of the project are particularly relevant to the price sensitive retrofit market. Even low levels of adoption would lead to annual savings in the region of 2m tonnes of CO2 per year.